Sustainable Venture Development Partners (MyCloudControl - Technical and Behavioural Field Trial)

Following a successful ‘Proof of Market’ study undertaken with support from the Technology
Strategy Board’s SMART Scheme, MyCloudControl is seeking to further develop its novel
domestic heating control system.
MyCloudControl is a robust, self-learning cloud based heating control platform that will
monitor the micro and macro environment of homes by using sensor systems and a novel
algorithm. The scheme will enable an improvement in heating efficiency and manage annual
budgeting to meet the householder’s need without compromising their thermal comfort. As
additional features, MCC will offer non-intrusive monitoring of the vulnerable based on
system engagement and track boiler CO emissions to predict servicing needs.
Presently, no such integrated technology exists. The 'Proof of Market' study highlighted
potential demand for a low cost device by the end users and domestic boiler suppliers.
The primary objectives of the Project are: to demonstrate the technical and economic benefits
of cloud based heating controls - in particular in the social and council housing sector; and
validate the use of a range of domestic monitoring data combined with environmental data
derived from internet sources to better predict and control heating systems.
The experienced management and advisory team together with established contractors, such
as the National Energy Foundation will develop a "Beta" prototype, a self-learning algorithm,
de-risk the business and deliver the Project objectives within the £145,920 budget in 12
months.